Nuclear Structure and Astrophysics Using (d,p) with n-rich Na Isotopes using the TIGRESS and SHARC arrays at TRIUMF

An excellent new physics opportunity is opened up by the Tigress collaboration's investment in a compact silicon box that will operate inside the Ge array, and allow the study of nucleon transfer reactions. The high beam quality and intensities of ISAC-2 beams are well adapted to transfer studies, and the energies have now reached 4.5 - 5.0 MeV/A, where the shapes of the differential cross sections are characteristic of the transferred angular momentum and the optical model analyses to obtain spectroscopic factors is reasonable and proven.